Proposal for UK participation in Phase II of the International Muon Ionisation Cooling Experiment and request for resources to exploit the experiment

See previous application PP/E003141/1 and document http://hepunx.rl.ac.uk/uknf/Governance/sg/proposal2006/Reconciliation/Hidden//2008/10-Oct/2008-10-10-MICE-UK-UKNF-Allocations-08-11-Addendum2-Final.pdf